Machine Learning in Space: Computer Vision Algorithms for Analysing Planetary Datasets

This project intends to introduce novel machine learning techniques to planetary datasets. In planetary science, data-gathering endeavours are time consuming and capital intensive and so it is crucial that as much scientific value as possible be derived from each dataset. This project intends to use the new field of Scientific Machine Learning (SciML) to gain deeper insights into the Mars Reconnaissance Orbiter's (MRO) HiRISE images as well as potentially other orbiters or satellites. Generative models will be applied for image infiltration, enhancement and expansion as well as the potential for larger applications like building new digital elevation models (DEMs), maps and tools for enhanced instrument performance.